Virtual Exhibitions, Events and Conferences

Adeptly AI Ltd. is a rapidly growing UK-based SME that specialises in Events and Conferencing. Adeptly was founded by Neil Glenister, Adib Bamieh, and Peter Moore, who harbour the expertise built through careers in serial technology, entrepreneurship, design, technology product development, creative technology. COVID-19 restrictions, financial demand, and environmental factors have all had a significant impact on the event industry. Adeptly plan to develop an isometric digital space that provides a virtual exhibition experience for exhibitors to showcase products, services, and innovations in the same way that they would at a live exhibition or trade show.